Regularity theory for a geometric obstacle problem

This project will consider two problems sitting at the interface of PDE theory and geometry.
1) The first problem is a study of a fourth-order approximation to harmonic maps, so-called \epsilon-harmonic maps, which "bubble"-converge to a harmonic map as the parameter \epsilon goes to zero. The goal is to show that, if the target is a homogeneous manifold, no energy loss or neck formation occurs in the bubble convergence. The \epsilon-harmonic maps solve a higher order yet sub-critical PDE problem, and are easier to study analytically; this project allows one to push relevant geometric-analytic data of \epsilon harmonic maps onto the (classical) harmonic maps.
2) The second problem concerns the regularity theory for a geometric obstacle problem i.e. critical points of the Dirichlet Energy amongst maps which must avoid a given obstacle. Here the goal is to develop a regularity theory for non-spherical obstacles in Euclidean space (and inside Riemannian manifolds) - i.e. show that such maps are C^{1,\alpha} up to the obstacle. This is currently known only when the obstacle is a round ball in Euclidean space.